Scalable Ultra-Power Electric-vehicle Batteries (SUPErB)

"One of the big challenges for electric vehicles is to meet the peak power requirements in all modes of operation, at all ambient temperatures. The automotive council has set targets for the power density of Li-ion batteries to quadruple by 2035\.

This project will develop, test and scale-up new ultra-high-power cells for electric vehicle batteries that have very high peak power handling capability, whilst improving on the energy density of competitive high-power energy storage devices, such as supercapacitors. The main application for such cells will be in the improved delivery of peak power handling in EV main traction batteries. The consortium will also seek to exploit the technology in other applications including use in fast charge stations, public transport, UPS and military applications. A project consortium led by QinetiQ and comprising Echion Technologies Ltd, University College London, the University of Birmingham and William Blythe will scale-up and prove the manufacturability of high-performance electrode materials developed on pilot plants at University College London and Echion Technologies Ltd. The project will deliver improved ultra-high-power cells to demonstrate the technology."